Bookadrone

At Bookadrone we have developed a platform that facilitates bookings for commercial UAVs in the UK. With over 480 operators in the UK we are creating greater access by bringing this offline market online. We require legal advise to help shape our T&C's and IP on the platform.